i5 Coronavirus Health Risk Calculator - Major Upgrade

i5 Health, on a 'pro bono' basis, has recently created the i5 Coronavirus Health Risk Calculator ("Calculator") accessible from [https://www.coronavirusrisk.org/][0]. It establishes whether a person falls into one of four health risk categories: Low, Medium, High and Very High. The i5 Calculator has already been used over 100,000 times and, on 9th April, the largest NHS Commissioning Support Unit for London, NEL CSU, successfully used the tool for 4.1 million Londoners.

The uses of the Calculator are many. These include individuals deciding their level of quarantine, the prioritising of care, improvement in bed management particularly in the ICU context, supporting remote consultations, planning for disease control and relaxation of restrictions.

With the prospect of Covid-19 wave extending, another wave following and re-occurrences happening each year, there is the additional need for authorities to source information on risk levels of individuals in every location to execute disease control and Social Isolation strategies. To fulfil better all these needs, the Calculator requires rapid upgrading.

The opportunity for so doing lies in the fact that that Covid-19 is a previously unheard of strain of Coronavirus - the characteristics of which are only really now being understood. Research behind the creation of the current Calculator had to rely on hospital secondary care data on two close relatives of the new disease - 'human' Coronavirus and Influenza. The data arising from hospital admitted Covid-19 patients will be released before the end of April 2020 and we must be prepared to analyse it for additional insights in order to ensure adjustments to the Calculator's algorithms as quickly as possible, to stratify and protect the population.

For the next iteration, we can, with the co-operation of the NHS, draw on additional GP primary care data about the patients. In addition, we can use the time and resources allotted to ensure the linking of outcomes for the High and Very High categories to providing forecasts on key factors like lengths of stay, bed days and ICU needs.

In order to increase speed to market of the upgraded Calculator, both in the UK and internationally, and extend its positive impacts, we believe it is necessary to prolong the period of the project to invest further in marketing the upgraded Calculator and, specifically outside the UK, to commercialise it. The reasons are:
- As we predicted at the start of the project, the pandemic is experiencing significant growth and is likely to be with us for the foreseeable future – making the upgraded Calculator an increasingly important tool in combatting the effects of COVID-19
- For the SME i5, such marketing and commercialisation of the Calculator becomes financially challenging and we must, therefore, find funding for its marketing and commercialisation of its use
- Given the worldwide nature of COVID-19, the Calculator could be an important export service – bringing revenues to the UK and reinforcing the UK’s reputation in advanced health technology; this would fit within the strategies of the Department for International Trade and the Department of Health and Social Care represented by their jointly owned organisation, Healthcare UK.

[0]: https://www.coronavirusrisk.org/e